NUM Protocol: Innovative use of DNS

"The Domain Name System (DNS) is primarily used to convert human friendly domain names (e.g. tesco.com) into IP addresses (e.g. 156.154.166.223) to connect users to websites.

Our protocol: Namespace Uniform Media (NUM) extends this functionality, to enable the conversion of domain names into telephone numbers, GPS store locations, social media identifiers and more. The protocol opens up vast possibilities for a new type of search, which returns contact information using one efficient process rather than through a frustrating, data-hungry search. Users could effectively dial a domain rather than a telephone number or enter a domain into a satnav for an exact GPS location, instead of using an oft-inaccurate postcode. For domains that have not adopted the protocol, a NUM Server service will answer the query by returning public contact information collected from the company website.

The project will conduct challenging neural network research to collect and label contact data and push the boundaries of DNS technology to structure and serve it to users.

Any internet connected device could use NUM, there is no requirement for new hardware or changes to DNS infrastructure. Search engines like Google, Bing and others could augment their results with NUM. Finding contact information is currently unstructured, inconsistent and inefficient. Our vision is to organise the world's contact information."